NatureAir: a scalable low-cost ground-truthed reliable method for biodiversity monitoring in terrestrial ecosystems

Monitoring biodiversity is a commercially important business estimated at \>£7B annually. Demand includes government regulatory monitoring and sectors such as infrastructure, extractives, natural resource management, financial and supply chain interests and activities such as assessing the success of bio-remediation.

Methods to monitor biodiversity are characterised by being site-specific, time-bound surveys (e.g., soil/water environmental DNA-based methods), they are methods that typically require deployment of significant labour to collect data (traditional surveys), non-invasive methods such as bioacoustics are restricted to species with characteristic calls, whilst satellite monitoring overlooks a large proportion of the global biodiversity and biological interactions.

In this project, NatureMetrics, working in collaboration with University College London and the Bats Conservation Trust as field partners will be working to bring to market a novel **non-invasive low-cost method to provide a large suite of biodiversity metrics and insights.**